Microfabrication approaches to understanding fibroblast roles in tissue regeneration

Introducing complexity within in vitro models via the creation of restrictive and confined 3D microenvironments is an emerging and topographically-orientated approach which has recently provided the biomaterials and cell biology research communities with key data regarding intricate aspects of cell migration as well as cell differentiation mechanisms [1, 2].

Aim: The aim of this project is to develop a range of microfabricated scaffolds using additive manufacturing and electrospinning to study fibroblast phenotype. Based on our pilot data, we hypothesise the microfabricated membranes will provide fibroblasts with a normal physiology-like environment in which they will stay quiescent. The data obtained through this project will be key in setting the bases for the future development of complex in vitro tissue regeneration and cancer progression models, in which fibroblasts have shown to be essential.

This research fits within the EPSRC portfolio covering a broad range of the themes highlighted in the EPSRC strategy. The research that will be developed during this PhD project will support research included in the following themes:
1) Healthcare Technologies Theme in which this research will support key areas including Biomaterials and Tissue Engineering and Polymer Materials: this project aims to use polymeric substrates (polycaprolactone and polylactic acid specifically) for developing innovative membranes to be used as in vitro models and, ultimately, to contribute to the creation of possible tissue engineering constructs.
2) Manufacturing the Future Theme in which this PhD project will support research in the areas of Manufacturing Technologies, Engineering Design, Materials Engineering and Biomaterials: this project will include the manufacturing of plain fibrous membranes as well as the fabrication of microfabricated electrospun membranes which will be developed using a combination of additive manufacturing techniques (including microstereolithography and selective laser melting) and conventional techniques (electrospinning).
3) Engineering Theme in which this proposal will develop research in the strategic areas of Biomaterials, Materials Engineering and Clinical Technology: in this project we plan to develop a series of microstructured biomaterial devices which will be manufactured using CAD/CAM and electrospinning approaches.